Molecular mechanisms of long-term Depression in the hippocampus

Synaptic plasticity is the process by which synapses can alter their efficiency of transmission; the two main forms are long-term potentiation (LTP) and long-term depression (LTD). The principal excitatory neurotransmitter in the brain, L-glutamate, exerts its physiological actions via three types of ionotropic receptors, named after the agonists N-methyl-D-aspartate (NMDA), alpha-amino-3-hydroxy-5-methyl-4-isoxazole propionic acid (AMPA) and kainate, as well as a family of G-protein coupled, metabotropic glutamate receptors (mGluRs). Since the discovery that NMDA receptors (NMDARs) are the trigger for LTP at CA1 synapses in the hippocampus, and that they are involved in hippocampus-dependent learning and memory, it has become very evident that NMDAR-dependent LTP (NMDAR-LTP) is critical for a variety of cognitive processes. More recently, evidence has been accumulating for the importance of LTD, triggered by the activation of NMDARs or mGluRs, in various forms of learning and memory. These plastic processes are critical throughout life, from the connections made during development through to explicit forms of learning and memory into adulthood. Increasingly it is being realised that alterations in LTP and LTD contribute in various ways to a variety of neurological and psychiatric disorders, such as dementia, epilepsy, depression and schizophrenia. We and others have recently made molecular links between plasticity and disease, which suggests that dysregulation in synaptic plasticity may directly contribute to the aetiology of a number of neurological pathologies. For example, in the process of studying mechanisms of LTD in the hippocampus, we have recently identified key roles for a number of proteins that are linked to neuropathogies, including glycogen synthase kinase-3beta (GSK-3beta). We now plan to address several key unanswered questions concerning molecular mechanisms of NMDAR-LTD and mGluR-LTD in the hippocampus, with a focus on phosphorylation cascades, Ca2+ signalling and glutamate receptor trafficking. Based on extensive pilot data we plan to establish new components of molecular pathways underlying different forms of LTD, and to deduce precisely how induction of LTD, and the accompanying transient increase in cytosolic Ca2+, results in alterations in the synaptic expression of glutamate receptors. A key new development for our work will be the study of LTD in adult mice in vivo. We plan to establish how the signalling cascades that have been identified in simplified preparations operate in the intact animal. These findings will contribute to a fuller understanding of the molecular basis of major forms of synaptic plasticity in the brain, work that is directly relevant to a substantial number of major brain disorders

Technical abstract
Synaptic plasticity is the process by which synapses can alter their efficiency of transmission; the two main forms are long-term potentiation (LTP) and long-term depression (LTD). The principal excitatory neurotransmitter in the brain, L-glutamate, has its physiological actions via three types of ionotropic receptors, named after the agonists N-methyl-D-aspartate (NMDA), alpha-amino-3-hydroxy-5-methyl-4-isoxazole propionic acid (AMPA) and kainate, as well as a family of G-protein coupled, metabotropic glutamate receptors (mGluRs). Since the discovery that NMDA receptors (NMDARs) are the trigger for LTP at CA1 synapses in the hippocampus and that they are involved in hippocampal-dependent learning and memory it has become very evident that NMDAR-dependent LTP (NMDAR-LTP) is critical for a variety of cognitive processes. More recently, evidence has been accumulating for the importance of LTD, triggered by the activation of NMDARs or mGluRs, in various forms of learning and memory. These plastic processes are critical throughout life, from the connections made during development through to explicit forms of learning and memory into adulthood. Increasingly it is being realised that alterations in LTP and LTD contribute in various ways to a variety of neurological and psychiatric disorders, such as dementia, epilepsy, depression and schizophrenia. For example, we have recently made molecular links between plasticity and disease, which suggests to us that dysregulation in synaptic plasticity may directly contribute to the aetiology of a condition. The purpose of this proposal is to understand how signalling pathways regulate synaptic plasticity in the hippocampus. We will investigate the roles of protein tyrosine kinases/phosphatases in the signalling mechanisms, Ca2+ signalling and how it relates to receptor trafficking . We shall also investigate how these signalling mechanisms relate to plasticity in vivo.

Potential impact
Understanding how the brain works by regulating neuronal activity is a topic of great public and academic interest. Various forms of synaptic plasticity have been linked with many forms of learning and memory as well as other physiological functions, such as the perception of pain. Some of the strongest evidence linking plasticity to specific functions concerns the role of LTD in recognition memory and thus the work detailed in this proposal will appeal strongly, and be of use, to many interested parties. The target audiences are academics, pharmaceutical industry, health professionals, schools and the wider public.

ACADEMICS - The various ways neuroscientists, neuropharmacologists, neurologists, postdoctoral scientists employed on the project and the very wide range of undergraduate and postgraduate student benefit from this project are described under 'Academic beneficiaries'.

PHARMACEUTICAL INDUSTRY - Mutually beneficial collaborations with industry is an integral part of the way that we achieve our aims. GLC has worked as collaborator and consultant to a number of industrial companies for many years, including Eli Lilly, GlazoSmithKline, Merz and Merck. He has been a member of Lilly's Centre for Cognitive Neuroscience since its inception in 2008 and is in the process of setting up a new academic/industrial collaborative network, BrainCo, which will promote and accelerate pre-competitive neuroscience (detailed in the Pathways to Impact statement). Current industrial collaborations will be continue as at present and be expanded as conditions allow. The pharmaceutical industry is keen on such collaborations because it helps them with the identity and validation of new targets for their drug discovery programmes.

SCHOOLS - The future of science depends on enthusiastic young scientists. The applicants are involved in University open days, making explanation of science accessible to prospective students and parents while members of the research group are also involved in outreach programmes aimed at bringing the work of neuroscientists into schools and colleges. Researchers are also to be encouraged to undergo training to be confident about discussing sensitive issues, such as the use of animals in research, in schools to increase the understanding and awareness of young people. MA has already undertaken training with Understanding Animal Research.

THE WIDER PUBLIC - All applicants are committed to engage public interest and to shape public perception about the benefits of scientific discovery. We will take every opportunity to directly engage the public and schools through initiatives coordinated by the Bristol University Centre for Public Engagement, Bristol Neuroscience, MRC Centre for Synaptic Plasticity and by local attractions (e.g. the children's science activity centre '@Bristol'). Volunteering at Science festivals (such as British Association Summer Festival, Cheltenham Science Festival) is a very effective way of engaging the public in discussion about the value of science to society and such involvement will continue to be actively encouraged. Our published findings will be promoted to the public through Bristol Neuroscience and the University Press Office.